A complete double copy dictionary and its applications

Construct a rigorous dictionary between gravity and gauge theory, based on the idea of the
double copy, reproducing dynamics, symmetries and extending the programme to curved backgrounds.